Manchester Metropolitan University and Laker Vent Engineering Limited KTP 23_24 R4

To develop an integrated cultural, skills, and digital transformation approach that will improve organisational transparency and productivity.